Analysis of fibroblast modulation of leukocyte functions

Fibroblasts are critical for the generation and maintenance of the extra-cellular matrix. In addition, they engage in complex paracrine interactions with epithelial cells and leukocytes. Their activity is subverted in various pathologies, such as fibrosis and cancer. This project will systematically examine the mechanisms of fibroblast activation in pathological contexts. In particular, we will identify common mechanisms of fibroblast dysregulation and seek to identify manipulations that can return chronically activated fibroblasts to their normal state. Initially RNAseq data from diverse normal and disease associated fibroblasts will be used to inform molecular hypotheses to test. These will then be explored in a range of functional assays including fibroblast-mediated matrix deposition and remodelling, cytokine production and immune modulation, and epithelial and leukocyte co-cultures. The ultimate aim of this project is to identify and demonstrate novel axes that can be targeted to manipulate fibroblast biology for clinical benefit.